Machine learning to populate the Quantemol Database (QDB)

Networks of reactions which drive molecular plasma are important in the interstellar medium and for many technological uses of plasmas. Such networks can be generated automatically given a list of constituent species but rapidly become unwieldy. The project will focus on using machine learning techniques to design appropriate networks and then to allow their validation using observational data.

Summary above to be updated